Seamless Sustainability: AI-designed Drop-In Compostable Plastics for High-Volume Consumer Products

**The UK's Materials and Manufacturing Vision 2050 lays out an ambitious path for sustainable progress: accelerating the launch of new chemical and material products by 75 percent, ensuring all plastics are sustainable, and sourcing chemicals and materials from renewable, non-virgin feedstocks by 2040\.** This challenge is especially significant for the consumer goods sector. The journey away from fossil-derived plastics requires materials that excel not only in sustainability, but also in performance, durability, and ease of integration. Most manufacturers need solutions that fit seamlessly into existing molding, extrusion, and forming processes, allowing change without disruption. T**his is critical as p****lastic production and use are among the largest contributors to global carbon emissions and environmental pollution, with demand projected to triple by 2050 if current trends continue.** Polyhydroxyalkanoates (PHAs) are highly promising biopolymers for compostable consumer goods, but current adoption is limited by gaps in mechanical properties, and incompatibility with standard production equipment. **The traditional method for developing new materials relies heavily on trial-and-error, which is resource-intensive, and makes it difficult to co-optimise for essential qualities such as durability, processability, and compostability.**

Natural Negative has developed the DropForm platform, which enables the AI-assisted formulation of fully biodegradable PHA-based biopolymers for industry. This approach allows for the predictive design of compostable formulations that satisfy both the processing and performance needs of petroleum-based plastics without the need for manufacturers to invest in new tooling or change existing processes. **This means that manufacturers using current infrastructure can immediately adopt newly developed bioplastics for their products.**

**In this project, the DropForm AI tool will be used to design two to three next-generation PHA composites, reinforced with bio-based fillers and additives, specifically tailored as drop-in alternatives to conventional plastics for consumer goods.** The potential impact is both environmental and economic. For the environment, the project will r**educe reliance on virgin petrochemicals, lower the carbon footprint of plastics production, and support the UK's and EU's 2050 climate objectives.** For the economy, it will help manufacturers and brands adopt sustainable materials more rapidly, positioning the UK as a leader in responsible materials innovation. This aligns with national priorities for net-zero growth, resource efficiency, and industrial decarbonisation. This project will also support early-career scientists, SMEs, and underrepresented innovators in sustainability and digital manufacturing, and advance key principles of Equality, Diversity, and Inclusion (EDI) within science and technology, and ensure that the 2050 vision for a circular materials economy are met.